FELDSPAR Flexible Die-less Panel

The FELDSPAR project will combine efforts from University of Bath, Primetals Technologies, MTC, Chasestead and Nissan to take an immature UK developed die-less forming technology and develop its application in automotive body panel manufacture